Exploring New Configurations of Network Politics

The way in which social structures have been reoriented in the wake of new media, particularly the internet, have led to the claim that we are now living in a 'network society', a term coined by Manuel Castells. Such a shift has profound implications for all areas of life, including politics in all its forms.\n\nThe aim of this project is to map the challenge to traditional politics (including cultural politics) that this network society poses. In particular the widely held perception that representational democratic politics are under question. We see political hierarchies undermined by networks, claims to specialist knowledge increasingly coming under strain, and notions of the political subject, as defined by a vote every four or five years, no longer making sense in this new situation. Thus we aim to explore the idea that there may be a new kind of politics, and a new sense of what the political might entail, coming to fruition. We aim to develop a perspective on what this might be, through an address to emerging theoretical approaches and to new forms of political practice, both at the grass roots and the formal institutional levels of politics. \n\nTo achieve this aim the project will gather together established and emerging scholars who will address topics including: the alter-globalization movement; social networking as a new political force; hacking as a new paradigm of dissent. Also to be explored is a range of new concepts and social forms, for example: smart mobs; viral campaigns; open source production; collective intelligence; rhizomatic multitudes, amongst others. Naturally the technologies of new media that make this all possible will also be a key site of enquiry, and will be a central theme across the whole project.\n\nThe project, as well as having a predefined agenda, must recognise the reality that this may not be sufficient to capture the complex emerging phenomenon described. Thus the need for flexibility and adaptability will be recognised and encouraged. For example, the network will work towards a new, more immanent analysis of the emerging forms of social relations, identities, political forms, discourses and activism. This should include innovative approaches to grasping collective ways of being, organising and interacting, and what these will be is likely to only emerge as part of the process of the project. Hence, instead of starting with an entirely predetermined agenda, the networking project aims to stay open to new conceptual and thematic approaches. \n\nOf course, we do have to start by engaging existing frameworks of thought, and will therefore draw from a broad cannon to encourage a flexibility of approach. Here thinkers such as Giorgio Agamben, Alain Badiou, Gilles Deleuze, Jürgen Habermas, Douglas Kellner and Antonio Negri, will be drawn upon. Beyond this the network will critically evaluate the existing agenda in mainstream politics and the media, and try to find blind spots, neglected issues and novel ideas for further collaboration.\n\nThus the guiding rationale for the network will be to draw on a broad range of expertise from different disciplines within academia. These will be primarily media and communication studies, philosophy, social theory and cultural studies, but will address the broader community to include knowledge from other sources and institutions via, for example, artists, practitioners, activists and technologists. \n\nAs a global phenomenon, international perspectives are imperative. As such the network will draw contributions from a wide range of economic, geographic and cultural points of view. In this context, the research expertise of Northern American scholars, with theoretically innovative interdisciplinary centres and the role of the U.S. as an economic and technological hub, are of high significance for the network. Similarly significant will be the development of links with institutes in Asia and continental Europe.

Potential impact
'Not Required'